Project to be decided in 2024

This is a collaborative CDT programme, with year 1 of intensive training. Students begin their thesis project in year 2, when a title and summary will be made available.